UpskillNOW

The upskilling need is well evidenced across all sectors subject to the impact of net-zero, electrification and digitalisation; all of which changes **_the why, what, when, where, how, and whom of work_** and thus the make-up of the work, workforce and workplace.

Upskilling is a key **planning strategy** for both employers and workers in adapting to the rapidly changing demands of the modern workplace and workspace, adapting to technological change, shifts in industry standards and competency requirements, career aspirations and enhancing business productivity. However, employers are finding this difficult due to the scale of the problem, its complexity and the pace of change needed.

**Upskilling is problem of competency management** is a way for both employers and individuals to invest in their human capital, aligning organisational and individual goals to provide meaningful and productive work. This is not without challenges. Current upskilling approaches tend to be organisational 'Skills-based' approaches based on pre-defined skillsets, and AI learning platforms to close upskilling 'gaps' via learning or teaching new 'skills' . In safety critical conservative sectors, such as Rail, innovative solutions are often considered too risky. A feasibility project provides a timely intervention to evidence what is achievable and the benefits.

**UpskillNow** is a feasibility study of how AI can be leveraged to design and deliver a robust, scalable, dynamic and cost-effective solution to **sectorial upskilling** challenges such as the rail sector. The rail sector needs to urgently upskill 140,000 of it's current workforce. This will be a major challenge between now and 2030 and potential to cost the sector £ 450 m is not addressed. It is also a sector that is being pressed for saving and increased productivity at a level comparable to other sectors but at a much faster pace.

NSAR, a leader in workforce planning, and Dynamic Knowledge a specialist in AI competency management solutions, are collaborating to test the feasibility of bringing a new AI enabled **UpskillNOW** platform to market.

**UpskillNow** takes a dynamic, multi-dimensional (not just skills), multi-faceted (not just acquisition), context-aware (place, pace, progression etc.) approach where we consider **upskilling** as the _migration from one **competency profile**_ to another**_._** Competency profiling provides the pivot of business logic for employers and individuals concerned with acquiring, applying, developing and evolving competences required at or for work.

A key emphasis in the project will be identifying and applying best practice in terms of responsible, trustworthy and people-centred AI.